The influence of dual infections on viral load and disease severity

Technical abstract
Endemic and exotic virus diseases are threats to food security and, in some cases, potential zoonoses. Laboratory studies of virus pathogenesis rely on infection of “clean” animals. In nature, however, secondary infections or underlying persistent infections are likely to play a major role in determining the outcome of infection. Understanding how viruses and other pathogens interact within target species and disease transmitting vectors may lead to insights into prevention of virus transmission, infection or disease.